The Cascading Effects of Numeracy and Over-indebtedness on Family Wellbeing: A Matched Samples Analysis

This project focusses on the role of numeracy in helping families manage problem debt and mitigate its deleterious effects on financial and emotional wellbeing. Over-indebtedness is a pressing social problem, following years of low interest rates and weak wage growth that fuelled steady increases in unsecured borrowing. In 2017, UK households entered a net deficit for the first time in 30 years, having spent £900 more, on average, than they had earned in income (ONS, 2018a). Debt can reflect positive investments in the future, but reliance on credit to maintain consumption has debilitating effects on families' long-term financial wellbeing (Hodson, Dwyer, & Neilson, 2014). One in eight adults have no cash savings (Ripley & Watmough, 2018); one in six find it difficult to pay bills on time and/or are in arrears (MAS & CACI, 2017).

Numeracy reflects the extent to which individuals have the skills and confidence needed "to use numbers and data to make good decisions in daily life" (National Numeracy, 2019). Innumeracy is a pervasive social challenge, exacerbating low productivity levels and perpetuating low financial capability in the population (FCA, 2015). Thirty percent of employers surveyed report dissatisfaction with school leavers' basic numeracy skills (CBI/Pearson, 2017), and nearly four in five adults in the UK lack the mathematical skills needed to perform basic financial calculations (Bhutoria, Jerrim, & Vignoles, 2018). Innumeracy renders families vulnerable to over-borrowing and under-saving, as people often underestimate the total costs of debt. When bills mount, lack of confidence around numbers and finances limits families' abilities to reduce expenses and pay off debts in an affordable manner. Over-indebted families risk entering into debt spirals, as repayments necessitate further borrowing.

Numeracy and over-indebtedness are each closely tied to poor mental health and other negative outcomes. Despite these links, financial literacy and debt counselling interventions rarely consider numeracy when devising strategies to help families eliminate problem debt (MAS & CACI, 2017). Furthermore, research highlights large gender and socioeconomic shortfalls in numeracy, but there is scant evidence on ethnic variations in either numeracy (Furnham & Cheng, 2018; Whitley et al., 2016) or over-indebtedness. This lack of knowledge impedes the development of effective policies to alleviate debt crises, as policymakers lack information on groups in particular need of support.

To isolate the causal role of numeracy in helping families achieve financial wellbeing, I will use propensity score analysis to assess whether numeracy influences the likelihood that families acquire problem debt. Propensity scores approximate experimental conditions, removing confounding factors such as social class that could bias the relationship between numeracy and over-indebtedness. Findings will further our understanding of how interventions can help families develop financial capability and may inform the design and delivery of interventions serving over-indebted families.

To further understanding of problem debt and its effects on household functioning in the UK, I will use Structural Equation Modelling to test the relationships between debt, mood, relationship quality, parenting behaviours, and youth development. Results will expand our understanding of pathways by which problem debt affects individuals' subjective wellbeing and interpersonal relationships.

To address the lack of research on ethnicity and gender as it relates to numeracy, debt, and wellbeing, I will examine whether ethnic and gender differences exist in levels of numeracy and use of unsecured credit. I will assess whether ethnicity and/or gender moderate relationships between problem debt, wellbeing, and relationship quality. Findings will provide insight into factors to consider when designing interventions to serve ethnically diverse populations.

Potential impact
This research will benefit policymakers (e.g., Dept for Work & Pensions, Financial Conduct Authority, HM Treasury [HMT]), third sector organisations (e.g., Money Advice Service [MAS], National Numeracy, StepChange), practitioners working in governmental and charitable sectors, and families at risk of over-indebtedness. Organisations dedicated to numeracy and debt challenges will benefit from research focussing on these social problems. HMT has identified low financial capability as a central challenge to address to achieve its policy aims relating to reducing problem debt and its negative impacts (NAO, 2018). By advancing policymakers' understanding of numeracy's role in promoting financially capable behaviour, the project will inform strategies to improve the financial capability and wellbeing of vulnerable families.
The project's focus on gender- and ethnicity-specific effects will yield evidence to help organisations shape their aims and outreach efforts. The insight gained into subgroups who are most affected by low numeracy and financial capability will inform strategic decisions in how governmental and third-sector organisations work with clients, engage with policymakers, and communicate to stakeholders. Practitioners will benefit from annual policy events that facilitate collaborative partnerships and foster social innovations. Relationships cultivated through this project will provide a foundation for future research projects and interventions.
Families will benefit from increased attention paid to this important issue. Evidence of innumeracy's role in accruing problem debt may inform changes to financial education and debt counselling services to help families build financial capability. This project will inform strategies to address aims set out in the Nottingham Financial Resilience Partnership's (NFRP) action plan, in particular helping youth and adults manage their money well. As numeracy is a skill that people develop from early childhood and maintain over time, findings may be used to strengthen efforts to improve numeracy in all age groups. Focussing on the effects of problem debt not just on adult functioning, but also on adolescent development, will strengthen social efforts to improve youths' subjective wellbeing and reduce the prevalence of anxiety and depression in this population.
To reach these groups, I will organise policy events, publish accessible policy briefs, issue press releases highlighting findings, and engage with social media (see Pathways to Impact). Results will be published in the form of Working Papers before submission to respected journals in relevant disciplines. Working papers will be shared with academics using conference presentations and the project website. The working papers will form the basis of the policy briefs targeting non-academic users.
To achieve research and impact aims, I will form an Advisory Group to guide and assist with design, implementation, and dissemination strategies. The group will include academic experts and representatives from National Numeracy, Nuffield Foundation, and the NFRP. As part of impact activities, I will organise three one-day policy events that include NFRP members, stakeholders, academics, and policymakers. The aim will be to share research findings and build capacity to develop interventions to increase numeracy, financial knowledge, and confidence. I will use the extensive contacts of the advisory board to ensure that relevant policymakers are invited. I expect approximately 50 attendees at each event.
The project's medium-term impact will be to strengthen existing relationships; identify future research collaborations; and to support the design, implementation, and evaluation of numeracy and financial education programmes offered within schools. The long-term impact will be to reduce levels of poverty and financial distress by helping people acquire skills that increase their employability and enable them to save for the future.